Teesside University and Acume Forensics Limited

To develop a cross platform Evidence Exploration System that automatically ingests, stores and searches civil and criminal law evidence bundles for review and disclosure securely and accurately using artificial intelligence and character recognition.